Use of promiscous biocatalysis to generate novel API strutures directed towards oncology and anti-microbial theraputic areas

Two areas of great unmet medical need are oncology and anti-infectives. The dawn of the area of personalised medicine for treating cancer and the increasing rise of resistance in many infective diease types means we urgently need many new drugs active in these areas. This project seeks to exploite the discovery of a novel catalytic reaction shown by a common class of enzymes. This transformation could lead to novel structures active against tumors and drug resistant microbes. It will also open up a new pathwaya to study active pro-drugs in the pre-and clinical settings, and could ultimately provide a green and sustainable manufacturing route to new pharmaceutical entities.